Enhancing crop growth consistency in vertical farms

The project aim is to use fundamental science to increase the consistency and uniformity of crop production in vertical farms. Vertical farms use stacked indoor systems, often in urban areas and using artificial lights and climate control, to produce food in a sustainable and land use efficient manner.
The project will combine fundamental research into plant circadian rhythms, seasonal responses and seed biology at the John Innes Centre with experimentation in the experimental vertical farm environment at LettUs Grow. The project has the long-term goal of providing benefits to the vertical farming business whilst making new discoveries and the frontiers of knowledge of plant environmental adaptation.